The development of 360° motion scenes in real time with true world parallax for auto design, vehicle configurators and Virtual production.

Domeble is a premium Rights Managed content and image library, licensing photographic high resolution backplates, 360° HDRI domes and VR environments, tailored towards the automotive and product visualisation sectors. We are global leading experts in the arena of 360° high-dynamic-range imaging (HDRI), this a technique used in photography to reproduce a greater dynamic range of luminosity than what is possible with standard digital imaging or photographic techniques and is a vital component in the CGI rendering processes needed to create photo realistic rendering. As experts in CGI, 3D, VR and virtual production, we support film studios, virtual production facilities, advertising agencies, automotive manufacturers, creative production studios, and artists in producing creative and technical solutions that showcase leading brands and products. Our professional quality imagery is captured and curated to facilitate the creation of beautiful post produced / rendered imagery for campaigns, advertising, film production and automotive design. From early stage visualisation to global billboard campaigns to immersive tech, our specialist imagery is utilised at the forefront of innovation and recognised industry wide as a quality benchmark in image capture and high resolution quality.

This project involves creating ground-breaking real world immersive VR /AR 360° moving immersive scenes with true world parallax, that will enable a step-change in the automotive pre-sale/sale process, the science of car design, and in the longer term enhance automotive design education, training, virtual productions and potentially many other industries that will also exploit these real-world immersive experiences.